Super Rate Elemental & Alloy Cluster Technology - SuperREACT

SuperREACT builds on previous Technology Programme breakthrough research which has established the feasibility of elemental and alloy size-selected nanocluster technology. The objectives are truly ambitious: transforming a state-of-the-art research apparatus into a true manufacturing tool, moving from micro-g/day to g/day capability, with the ultimate potential to achieve kg quantities of nanoclusters, opening up manufacturing opportunities in catalytic, fine chemical, electronic/ photonic, bio-medicine, anti-microbials, etc. Clusterbeam condensation of nano-clusters is inherently "clean" &, using multiple elemental sources, flexible in terms of cluster composition & structure. The novel matrix assembly-clusterisation processing will enable continuous production of elemental, alloy & core-shell structures. The University of Birmingham is contributing its new IPR while Teer Coatings Ltd & Johnson Mattthey bring their expertise in high value manufacturing and market knowledge.